Environmental Peptide Production

Peptides are naturally occurring molecules, made by cellular organisms, that play a significant role in cell signalling and function. They are also artificially synthesised due to their important properties in research and as medicines, such as insulin. However, peptide medicines are difficult and expensive to make. The current manufacturing processes are extremely wasteful, requiring environmentally hazardous chemicals with some of those chemicals being carcinogenic.

The Origin Peptides Project sets out to develop our novel peptide synthesis technology, in combination with industry-leading product sampling technologies, to create a commercially ready peptide manufacturing system to make life-saving medicines with the smallest environmental footprint and at the lowest cost.

With the increase in diabetes the world is in desperate need of enough insulin, and the development of peptide -medications like Ozempic, mean demand for peptides is greater than it has ever been.

Origin Peptides has discovered and optimised a new method of peptide manufacturing that is faster, much cleaner and much better for the environment. Our technology has been thoroughly demonstrated in the laboratory at small scale. The next step is expand that process at larger scales which pharmaceutical companies can utilise to make medicines for those in need.

In this collaborative project we will work with the world's biggest manufacturers of peptide medicines to make sure the method we develop can be used as quickly as possible to benefit patients. Together with the world-class experts in engineering, chemistry and manufacturing processes from the renowned Centre for Process Innovation (UK), we will be building a cutting edge process and hardware suite for environmentally friendly peptide manufacture.

We will build a UK base for exceptional peptide synthesis, and therefore have a local expertise and supply of life- saving and crucial medicines. These will be produced ethically, environmentally and using circular economy, in a way that is only possible with Origin Peptides new technology- a world first in aqueous templated peptide synthesis.